Voices in the Gallery: Reading Unseen Texts

Writing has been essential in driving contemporary art forward since the middle of the 20th century. However, where once
we entered galleries to find words displayed on walls or in vitrines, now we are encountering language in the artworld in a
qualitatively different way. Art's literary content is entering the gallery as sound, through the medium of the recorded
voice, as artists are drawn increasingly to present texts in the form of voiceover.

The concept of voiceover is familiar to us from documentary film, but video, installation and new media artists are pushing the format in new and unexpected directions. Voices in the Gallery aims to carry out the first investigation of the voiceover as a phenomenon that exists simultaneously as art-form, literary genre and sonic intervention. By bringing together ideas and perspectives from art, literature and sound studies, it will deliver an original, interdisciplinary theory of voiceover. This project will use the voiceover as a medium by which to explore how writing operates in art practices today:

Why is the human voice so pervasive in contemporary art? How do audiences engage with voiced writing? How does vocalization affect our experience of language-driven artworks in the gallery? How can we critically assess the literary and aesthetic features of a voiceover track? How can galleries equip listeners to 'read aurally': to interpret vocalized text that remains unseen?

In answering these questions, this project will produce a range of academic and non-academic outputs and activities. My research presentations and article will establish a new field of crossdisciplinary inquiry. My agenda-setting monograph will shape how artists, institutions and critics make, curate and analyze voiceover in future.

Partnership with creative industries is integral to this project. The research will be carried out in collaboration with engagement, exhibitions and public programming professionals at Nottingham Contemporary and John Hansard Gallery. These organizations combine international reputations for curating the most innovative contemporary art with a profound commitment to engaging diverse local audiences. By embedding ongoing research in the galleries, and engendering dialogue and exchange between arts professionals and HE, the project will mobilize insights from the research to open entry points into language-driven arts practices. Close listening workshops and study sessions will invite participants to explore new ways of experiencing and interpreting voiced writing in art. Broadside leaflets freely distributed in galleries, will guide and enrich audiences' experiences of voiceover. An off-site exhibition in Southampton city centre will invite new publics to experience a specially curated voiceover installation in their civic space. Crossing between disciplines, working with cultural institutions and their communities, this innovative leadership project will transform how we encounter, mediate and explicate an important, emergent mode of contemporary art-making.

Potential impact
Research activities and outputs have been designed to provide timely public and creative industries impact throughout its duration. Core non-academic groups will benefit in the following ways:

1. Creative Industries Organisations
The knowledge exchange facilitated by the embedded researcher will allow the project partners to benefit from this work, increasing staff capacity in mediating language-driven arts practices. The off-site Exhibition will allow new publics to engage with the John Hansard Gallery, increasing footfall and providing opportunities for outreach to infrequent visitors. The Broadsides are devised to open new points of entry to specific artworks and will extend the reach of programming and foster fuller audience engagement with literary content in art. The Close Listening Workshops will help project partners to bridge curatorial and gallery education missions. Workshops and Study Sessions will bring new audiences into the gallery and deepen their interaction with local creative communities. The project's excavation of the voiceover's function as literary genre will strengthen visual arts organisations' links with literary practitioners and professionals. The monograph's theory of the voiceover will inform future programming and curation of language-driven art at an international level.

2. Arts Practitioners & Professionals
Artists working with voiceover in video, sound, installation and new media will benefit from the project via the monograph that will formulate the first critical analysis of the medium. Increased attention to the voiceover as form will enhance sales and exhibition prospects for these artists. Local arts professionals and practitioners will benefit from literary analytical skills acquired via participation in the Close Listening Study Sessions and Workshops. Workshops and Study Sessions will bridge local visual arts, sound art and literary communities, germinating opportunities for collaboration and strengthening community arts infrastructures. Arts professionals based at the project partner institutions will learn new skills and encounter crossdisciplinary perspectives through collaboration with the embedded researcher on Workshops, Study Sessions, Broadsides and Exhibition.

3. Local communities & wider public
Residents of Southampton and visitors to the city will benefit from engaging with the Exhibition. Its off-site location will encourage attendance from new publics. This exhibition will be designed with curatorial and engagement teams to make voiceover artworks newly accessible to a wide audience (See Letter of Support). Audience experience of this highly accessible installation will encourage their future engagement with sound, video, new media art and language-driven art. Broadsides will help audiences at programmed exhibitions to interpret the writing they encounter as sound, opening the work to a further mode of interaction, furthering understanding and enhancing confidence about engaging with contemporary art. Close Listening Workshops will provide opportunities for the public and local creative sector stakeholders to participate in collaborative reading experiments at specially curated screenings of key voiceover works in Nottingham and Southampton. Recording of Workshops will enable participants to contribute to the production of innovative new research as it develops. Study Sessions will make research accessible in non-academic contexts, inviting diverse audiences to engage with contemporary theories of art, writing and sound.

Efficient impact capture is integral to the project and will be achieved through involvement with the project partners' robust, extant evaluation frameworks (see Pathways to Impact).